SAMULET Programme: High Efficiency Turbomachinery Project 1

This project will develop both turbine technologies for turbo-machinery that reduce fuel burn and hence CO2 emissions and technologies that improve component life and life prediction. This is by a programme of work developing fundamental and applied research that produces technologies that will be incorporated into future demonstrators.
The project utilises the capabilities of the Rolls-Royce University Technology Centres (UTCs) coupled with Rolls-Royce’s expertise to develop technologies that address a range of high-temperature turbine challenges. These include improved coatings with better oxidation and environmental capability; improving lifing algorithms by improving the understanding of the effects of oxidation, fatigue, corrosion and coatings on component life; new and improved turbine cooling and aerodynamic technologies; demonstrating some of the aerodynamic technologies in a high speed rig; developing new casting technologies to improve the high temperature capability of single crystal alloys; improving aeromechanical design to reduce the impact of high cycle fatigue.